The University of Manchester and Groundwork Greater Manchester KTP 24_25 R2

To create and embed a data driven catchment management framework that will drive innovative evidence-based sustainable water management within the Irwell catchment and optimise long-term financial health for Groundwork Greater Manchester.